Queen's University Belfast and Aridhia Inofrmatics Limited

To use machine learning techniques, develop and validate risk stratification models to support improved outcomes for patients with diabetes and expand the technical capability in advanced analytics.